Development of polymer derived ceramics for high-temperature applications

This project is funded by the EPSRC's I-CASE scheme and BAE Systems and involves the University of Birmingham. It is focused on developing high temperature materials with tailored electromagnetic and structural performance. Polymer-derived ceramic materials are potentially suited to be used in these applications due to their chemical nature and high temperature capabilities. Thus the PhD studentship will be focused on developing new materials that both possess specific electromagnetic properties, are mechanically robust and also capable of withstanding high temperatures. Materials produced will be expected to be tested as demonstrators in simulated real world conditions.